Design and Synthesis of New Molecular Scaffolds for Medicinal Chemistry

The project will focus on the design and synthesis of new scaffolds that mimic privileged architectures in medicinal chemistry. The work will involve a combination of computational design linked to the development of new synthetic methods to synthesise and elaborate the scaffolds. The approach will be validated by selecting existing drug molecules and making these mimics, testing their physical and biological properties against the parent system.